Net-zero propulsion and supply-chains management of sustainable aviation fuels towards delivering a green aviation

Net-zero propulsion and supply-chains management of sustainable aviation fuels towards delivering a green aviation